Sphagnum Carpet

It is not possible currently to propagate and grow sphagnum in large quantities, which has
meant that until now the market for sphagnum has been niche (model railways, hanging
baskets, orchids, dried flowers etc). Micropropagation Services Ltd (MPS) have researched a
unique technique for the micro-propagation of sphagnum which offers the potential to grow
sphagnum on a commercial scale.
This application is to carry out a proof of market study to determine whether there would be
market for large commercial seed stock carpets, and understand the IP landscape. Patent
protection is crucial for this application and must be carefully considered. We have to balance
gaining patent protection with maintaining trade secrets, and require professional help through
the patent study to ensure we adopt the best strategy.